Development of new metallographic polishing equipment

Spectrographic Ltd have developed a new method of attaching grinding and pre polishing consumables not the grinding wheels. This has reduced the consumable costs to the end user and provided ourselves with a unique selling point that will increase our penetration into both UK and overseas markets.